Fragrance in the Fungarium: Capturing Heritage Scents of Mushrooms and Mycological Art

Smell is one of our most important and powerful senses, affecting our emotions and helping us form new memories. Interest in capturing and synthesising scents to create multi-sensory experiences in museums and galleries is growing. In the natural world scent is also a key tool in the identification of plants and fungi, and it is generally acknowledged that the ability to distinguish between smells increases as individuals become more experienced with the process.

This project aims to investigate the role scents and smelling have in our experiences of international cultural heritage collections. Through the creation of artistic and inclusive interpretations of fungus biodiversity, the project will reveal a new olfactory dynamic to our engagement with both tangible and intangible cultural heritage.

Using an experimental practice-based approach, the project will explore how odours of living collections and archival material at the Royal Botanic Gardens Edinburgh (RBGE) and Regional Gardens, alongside characterisations of scent in the art of mushrooms, can be captured, contextualised and communicated to engage diverse audiences with heritage smells. The project will use James Sowerby's (1797-1809) 'Coloured figures of English fungi or mushrooms' as a case study. In collaboration with University College London's Institute of Sustainable Heritage, the project will also analyse and interpret the odour of a first-edition copy of Hadrianus Junius (1564) 'The Description of the Phallus', a sixteen-page pamphlet held in the KB National Library of The Netherlands, The Hague, that describes in prose, poetry and woodcut illustration the dune stinkhorn Phallus hadriani, and is believed to be the earliest printed work dedicated to a single species of mushroom.

The project will be approached through a range of creative and interdisciplinary heritage practices, including the documentation and critical analysis of historical and contemporary artworks depicting mushrooms; video and photography of living and dried fungus specimens in the RBGE Herbarium; and exhibition curation informed by creative responses to other related items held in other UK archives.

A series of outputs will be delivered, including: an artist's essay film combining documentary footage, studio animation, voice and new music composition; a contribution to a fungus-themed contemporary art exhibition at Inverleith House, RBGE (autumn 2024); a creative events and community engagement programme aimed at the wider public and staged across all four Regional Gardens; an in-house publication featuring new writing, photography, and reproductions of mycological art from the RBGE and affiliated collections; plus publications in peer-reviewed journals aimed at the arts and heritage sector.

Through the case study of stinkhorns, and by working in partnership with the RBGE, Regional Gardens and global partners, an innovative method will be developed for the promotion of heritage scents as a valuable resource for diversifying audience engagement with gardens and fungi. This practice-based approach can be repeated at other GLAM institutions worldwide and is thereby potentially of national and international significance.